Mathematical Virology: A new mathematical approach to viral evolution grounded in experiment

Society faces a number of major challenges due to the impact of global warming on world climate. One consequence is the spread of otherwise rare and poorly characterised viral infections into economically advanced areas of the world. Examples include Bluetongue virus, which arrived in the UK after years of being restricted to much warmer climates. This poses a threat to public and animal health from both existing viruses and newly emerging ones.
A major problem in the design of anti-viral therapies is the emergence of viral strains that are resistant to anti-viral drugs soon after initial treatment. Research into the mechanisms that could prevent such viral escape is therefore urgently required in order to develop therapeutics with long-term action. Moreover, viruses can evolve strains that cross the species barrier, for example from an animal to a human host as in the case of bird flu, and it is important to be able to develop strategies to prevent this. Insights into virus evolution could shed light on both issues. In particular, we need to better understand the constraints that viruses face when their genomes evolve, and find ways of predicting such evolutionary behaviour.
In our previous research we have gained fundamentally new insights into the constraints underlying virus structure and function. In an interdisciplinary research programme, combining the modelling expertise of the Twarock group at the York Centre for Complex Systems Analysis at the University of York with the experimental know-how of the Stockley and Rowlands Labs at the Astbury Centre for Structural Molecular Biology In Leeds, we investigate here their impact on the evolution of viruses, working with a number of viruses including picornaviridae that contain important human and animal viruses, such as foot-and-mouth virus. Our research programme aims at improving our understanding of the factors that determine the evolutionary behaviour of viruses, and we will use these results to explore strategies to misdirect viral evolution. In particular, we will assess in which ways the structural constraints we have discovered earlier lead to evolutionary bottlenecks, i.e. correspond to constraints that the viral escape mutants cannot avoid, and that a new generation of anti-viral therapeutics could target. Moreover, we plan to develop methods to predict how viruses may react to a drug, and use this to test the impact of different anti-viral strategies. This research has the potential to lead to a new generation of "evolutionarily-stable" therapeutics that are less susceptible to the problem of escape mutants.

Potential impact
ssRNA viruses form a major class of pathogens, including plant and animal viruses affecting agriculture and life stock, as well as important human viruses such as polio virus, dengue fever and West Nile virus. In a recent review, the MRC identified that 10 out of the top 11 viral threats to human health are ssRNA viruses. New viruses of this type continuously emerge in the environment. For instance, the UK has recently witnessed the arrival of the Bluetongue virus, carried by insects that take opportunity of modern air travel and can now survive in northern regions due to global warming. Only a few anti-viral therapies currently exist for RNA viruses and opportunities for vaccination are rare and often impractical, with drug evasion through mutation being a particular challenge to the design of evolutionarily stable therapeutics. The proposed study paves the way for a novel type of anti-viral strategy that targets the PSs in ssRNA viruses. It allows the assessment of the evolutionary behaviour of the viruses when challenged by such drugs, hence informing the design of novel, "evolutionarily-robust" anti-virals. The proposal aligns with a number of national priority areas: a large number of ssRNA viruses are plant viruses, and Equine Rhinitis A virus, a virus studied by the applicant team, is a foot-and-mouth analogue. Our study therefore impacts on the safety of agriculture and livestock and hence benefits UK food security. Moreover, novel anti-viral strategies against human viruses, such as Picornaviridae, will benefit the public health sector. Since emerging new viral threats go in tandem with global warming, it also contributes to the agenda on environmental change.